Sustaining Island Communities through Increased Resilience to Climate Change (SCIRCC)

The Indian Sundarban covers 53 islands in 10 square kilometres and is inhabited by over 4.5 million people. It is undergoing multi-scalar changes induced by changing climate and frequent extreme weather events. The marginalised communities in this region are facing major challenges in adaptation to these changes with very limited resources and support. There is increased pressure on both people and the place. There is inmigration from Bangladesh to India- essentially people migrating from one risk environment to another. Then there are the locals already facing poverty, looking for relief and possible migration to mainland India. Given that the sea level is projected to rise at least 1mm/year over the next few decades in the Sundarban most households in the tidal zone will face involuntary displacement. There is an urgent need for clarity on who qualifies as a climate/environment refugee and who is an internally displaced climate/environment migrant. Key policy and financial decisions are needed as to who will bear the costs of protection, rehabilitation, and resettlement of both groups. Studies show that approximately 1.4 million people are vulnerable and are expected to move away from the Sundarban. The doctoral research completed in 2017 was a micro-level study of 500 households representing over 2823 individuals. It studied the vulnerability, coping, and adaptation capacities of the affected household and showed that households have migrated to Kolkata or surrounded peri-urban areas, or even to other parts of the country and this is expected in the increase over the next few years, further it also raised the critical issue of environmentally motivated and environmentally forced migration in the future. Several households were unprepared to cope and the thesis provided insights into the reasons for migration. However, to date to the best of our knowledge, there is no comprehensive study that investigates what happens to these households in these cities. The main questions include how can we build resilience in these households and communities? Is migration for coping and adaptation the solution, or it is redistributing vulnerabilities to other places? Business, as usual, as a principal will not work for the Sundarban community. Building resilience does not stop at identifying the factors that facilitate it and moving towards action is required. In view of the imminent risk of accelerated weather/climate change induced voluntary and forced migration/ internal displacement, there is a need for immediate formulation of relevant comprehensive and inclusive policies. With this background, the main objective of the proposed fellowship application "Sustaining Island Communities through Increased Resilience to Climate Change (SCIRCC)" is to consolidate the research findings from completed research and disseminate them to academic and wider audience. Further, a pilot study will be conducted to investigate the current condition of these climate-induced migrants in the city of Kolkata and record their perceptions. By understanding their needs and wants of those displaced and also the receiving population we may be able to provide answers to how we can increase the resilience of both groups. This research will benefit researchers both in social sciences and climate sciences, students, development workers, civil society organisations, local administrators, urban planners and policymakers. Furthermore, training for and supervised hands-on experience in teaching, learning, and assessment at the postgraduate level will prepare me well for a career as an internationally recognised researcher in my field. The main outputs of the fellowship include one peer-reviewed publication, conference presentations, networking visits, dissemination workshop and photo-exhibition in Kolkata, follow-up small pilot study and one draft first investigator research proposal.